Immune modulation with therapeutic ultrasound to delay cognitive decline and restore brain function

Our older population is growing at a faster rate than ever before, with 2 out of 3 of us experiencing cognitive decline as we age. Our brain’s immune cells play a critical role in this decline by triggering abnormal inflammatory responses when activated for extended periods, leading to neuronal damage. With this fellowship, I will pioneer an innovative non-invasive approach to modulate the brain’s immune cells using therapeutic ultrasound, aiming to preserve cognitive function as we age and thus enhance our overall quality of life.
Ultrasound is a powerful technology, used for both imaging and therapy, that can change how cells behave and either increase or decrease inflammation in the body. In the brain, increasing inflammation can promote repair and clearance of unwanted compounds, while decreasing excessive inflammation can protect brain cells from stress and neurotoxic substances. Inducing these effects in a controlled manner could therefore have neuroprotective roles at different stages of many diseases.
My preliminary data show that ultrasound can influence the inflammatory response of the brain’s immune cells, offering the potential as a therapeutic tool to improve cognitive functions. This technology is non-invasive, portable, safe, and can deliver both region-specific and brain-wide treatments. Could this technology also delay the onset of cognitive decline?
During this fellowship, I will first determine the range and duration of effects ultrasound can exert on the brain’s immune cells to understand the level of control this technology can achieve. Secondly, I will investigate which genes and proteins are impacted and whether ultrasound is affecting these immune cells directly or through neuronal stimulation. This mechanistic understanding will help identify directions for future investigation and improve these treatments further. Thirdly, I will develop ultrasound regimens to delay cognitive decline by performing preventive ultrasound treatments in naturally ageing mice, followed by clinically-relevant touchscreen-based behavioural testing. These ultrasound treatments will be compared and combined with other anti-ageing interventions. After the first four years, I will leverage the new understanding of how ultrasound affects brain cells in health and ageing, to develop ultrasound technologies aimed at delaying cognitive decline in Alzheimer’s disease and restoring brain function in those already affected by this disease.
My research will investigate the use of ultrasound as a preventive strategy against cognitive decline. It will provide the neuroscience field with a non-invasive tool to modulate the brain’s immune cells, revealing new targets for drug development and complementary therapeutic interventions. In the long term, this technology could be developed to treat conditions ranging from other neurodegenerative diseases to skin inflammatory disorders and cancer, with significant societal, economic and scientific impact. Demonstrating that ultrasound can delay brain ageing and disease progression will introduce a new avenue for safe therapeutic intervention against cognitive decline. Its non-invasiveness, portability, safety and cost-effectiveness mean that this technology will be widely accessible. Such a technology could potentially impact millions of people globally, improving our quality of life and reducing the burden on patients, families, carers and the healthcare system.
This ambitious anti brain ageing programme will position the UK at the forefront of advancements in therapeutic ultrasound for ageing, helping us meet the nation’s target for people to enjoy at least five extra healthy, independent years of life by 2035.